Manufacturing Project 4 - Fast Make and Design for Advanced Forming

This project will develop technologies that will allow rapid manufacture of components for future development rig and engine tests. This project will address the development of a range of manufacturing technologies that currently have long production lead times. The work packages will be developed by Rolls-Royce working in partnership with the Manufacturing Technology Centre the Advanced Manufacturing Research Centre and the University of Birmingham and using a UK supply chain.